NeuroVirt - Immersive VR rehabilitation for post-stroke survivors

There are more than 1.2 million people in the UK that suffer from disabilities caused by a stroke (Stroke Association, 2018). For effective movement recovery, stroke survivors are required to perform frequent repetition of rehabilitation exercises, however, they do not reach their full recovery potential as (1) access to the required intensity and length of physiotherapy is limited by the number of therapists at the hospital (2)current home rehabilitation is not motivating enough.

I am a neuroscientist and entrepreneur with the passion to improve patients' quality of life. My personal venture, NeuroVirt, reimagines rehabilitation through the use of VR games, neuroscience and technology.

NeuroVirt is a virtual reality device combined with bespoke hardware that creates fun and simple games for movement rehabilitation in an enriched virtual environment. This way stroke survivors can play games to perform their rehabilitation exercises and meet their required rehabilitation hours and intensity at home or at the hospital. Detailed recovery data can be monitored by physiotherapists who can prescribe individualised therapy through the NeuroVirt app.

The Young Innovator Award follow -on fund will provide me with the unique training, networking and funding support, crucial for further development of the current functional prototype. Indeed, the award provides a great platform to realise my innovation and inspire other young innovators to do the same.